Scaling up nano-carbon deposition layer for high-power lithium ion battery (LIB) current collectors

This innovate UK-Jiangsu project aims at developing an unique nano-carbon coating technique on LIB current collectors. This can offer higher capacity and faster charging rates for high-power LIBs, which are essential for electric vehicles. The technique is based upon a roll-to-roll manufacturing strategy, and capable for high volume mass production. The project will be able to provide manufacturing equipment and nano-carbon coated current collector as products on the market. It will not only help UK to accelerate its development in the high-tech nano-carbon and related industry, but also it contributes to the LIB high-end accessory market in Jiangsu, China.